Bespoke children's books based on family stories and photos - using AI

Kinity is on a mission to bring families closer through personalised children's books. Our goal is to create a unique tool that enables the crafting of picture books, making it possible for children aged 3--8 to connect with their family members through beautifully illustrated stories -- based on real photos and stories. These stories feature family narratives and heritage, allowing children to discover and feel closer to relatives, even if they're far away.

We share family histories in a novel and engaging way, connecting generations through stories. With support from key partners, Kinity aspires to redefine how children engage with books, making storytime a more intimate and familial experience. We work with talented illustrators and editors to bring this vision to life. We're focused on developing a platform that is not just about reading but about experiencing deeply personal and meaningful stories.

Looking ahead, Kinity aims to be at the forefront of personalised children's literature, championing the creation of stories that celebrate and strengthen family ties. Through our efforts, we hope to inspire a new generation of readers who see themselves and their families reflected in the stories they read.